DABCO and Quinuclidine as HAT Catalysts in Direct Arylation and Alkylation of Aldehyde's C-H Bonds via Photoredox Catalysis: A computational stud

d "DABCO and Quinuclidine as HAT
Catalysts in Direct Arylation and Alkylation of Aldehyde's C-H Bonds via Photoredox Catalysis: A
computational study